Zero carbon tariffs for SMEs - Energy Savers Club , smart carbon reduction platform

Qbots Energy Limited is a UK green energy technology SME with a core project team of Vijay Natarajan (COO, visionary, mechanical engineer), Dr.Li Yao (CEO, serial tech entrepreneur), Alex Slater (energy contracts & engagement manager) and Khoa Van Hoang (lead full-stack AI developer). Qbots along with renewable energy supplier Bryt Energy are working together to solve a significant unmet need with its Energy Savers Club and smart carbon-reduction platform to provide SMEs with less expensive and transparent zero-carbon tariffs. SMEs part of the Energy Savers Club can use our QEnergyTM tool to monitor and track their real-time energy usage and decrease their carbon emissions. This smart carbon-reduction platform will help SMEs optimise its usage profiles to match with renewable generation, which is a service not offered by current energy brokerages that lack incentive to decrease energy usage.